High-speed Magnetic Induction Imaging system for Process measurement (Hi-MIIP)

The Hi-MIIP project researches improved sensor and signal processing components and techniques within a an industrial Magnetic Induction Imaging (MII) system. The project will prove whether the MII techniques can be enhanced to reach the speeds and sensitivities required for a commercial product.
The development of such a commercial product is outside the scope of this project but this full system demonstrator is a key confidence building step to allow the commercial partner in the project (Atout Process Ltd) to activate a technology transfer and production engineering project from the University of Bath Engineering Tomography Laboratory and out to market.